Wastewater Integrated Selection Environment: A UK Model Comprising Regulation, Reslience and Sustainability

Research Topic:
This study focuses on predicting what happens to micropollutants (harmful man-made chemicals) in sewage treatment plants. Different models try to estimate how these chemicals break down or are removed, but many fail to account for the unique properties of each chemical, leading to unreliable predictions.

Aims & Objectives:
The goal is to create a flexible, accurate model that can predict how organic micropollutants behave in different UK wastewater treatment processes. Key steps include:
1. Reviewing existing prediction models.
2. Testing whether current models work well or need improvement.
3. Developing a new model that better accounts for chemical properties and removal processes (like biodegradation, sorption, and volatilization).

Methodology:
1. Literature Review: Analysing past studies (1987-2022) on existing prediction models.
2. Model Testing: Evaluating current models using UK Chemical Investigation Program (CIP) data.
3. New Model Development: Building and testing an improved model using UK wastewater data from public databases.

Better models will help treatment plants efficiently remove harmful chemicals, protecting water quality and the environment.